Skim.it Development of Prototype

It is generally agreed that there is an overload of information being shared in business
organizations. Internal communications have suffered dramatically in recent years with an
explosion in published content, and a resultant lower employee engagement. Coupled with the
popularity of Facebook, twitter etc is also feeding through into the business world, so staff
now expect Enterprise Social software which does not impose any rigid structure on users;
and is more collaborative. Some organisations have recognised this, but they have been illequipped
to manage the resultant interactions and content. Finally, many organisations allow
Bring Your Own Device (BYOD), but they then find it much harder to distribute content to
such a wide variety of employee’s tablets and smartphones.
Skim.it Limited is developing a Natural Language Processing (NLP) API to improve the way
we share and consume information online. The NLP technology will carry out semantic text
calculations of text heavy documents and web articles, and summarize them into short skimreadable
snippets, called Skims. Giving the reader a clear overview of an article’s content,
allowing them to determine the relevance of the article, and whether to continue reading in
full. Our technology will be offered to the business market within our own application and as
an API to aid the visualization, exploration and dissemination of an organisations native
content.
This project builds on the success of a recent Smart Proof of Concept grant. We have a strong
management team with experience in building startup businesses to multi-million dollar exits,
and a technology team who include renowned Natural Language Processing professors. Our
board of advisors include Vice Presidents of large enterprises, and top University Professors.